Smart Digitisation of Bed and Fine Wire Spring Manufacturing - building a predictive tool for resource/operational innovation

This project will develop an application of digital technologies within wire coiling manufacturing and bed making.

Harrison Spinks is the UKs leading innovator in bed and fine-wire spring manufacturing and is carbon-neutral+ accredited. Its recent innovations in ecologically advanced products and processes have reduced CO2 significantly. It now looks to drive additional innovation in data capture and harvesting from its machining processes to identify waste and improve energy and materials management. This will allow large scale take up of carbon-neutral beds and wider cushioning products, replacing foam with spring technology in several sectors.

Consortium partners are Bespoke Automation Controls Solutions, with expertise in machine programming languages and the Manufacturing Technology Centre, who have deep experience in digitised factory projects.

The consortium will develop a demonstrator, based on Harrison Spinks production processes. Additionally, a new tool will be developed for other manufacturers to support their take up of digitised solutions for CO2 reductions. The project will take two years and will draw on team experience and expertise in machine learning, networking and Industrial Internet of Things technologies.